The hepatitis E virus polyprotein: a unique model of replication control

Hepatitis E virus (HEV) is the most common cause of acute viral hepatitis worldwide, for which there is no treatment or vaccine. Although generally HEV infection has a low mortality rate, in some situations (e.g., during pregnancy) this can reach 25%.The WHO estimates that there are >20 million cases of HEV infection p.a., resulting in >3% of all viral hepatitis-related mortalities. The virus is transmitted through consumption of contaminated food/water, however, it also infects animals (e.g., pigs) from which it can be transmitted to humans zoonotically. HEV was unrecognised until the 1980s and many fundamental aspects of the viral replication-cycle are not understood. Understanding how HEV replicates to cause disease can identify therapeutic targets. All viruses related to HEV produce a large polyprotein that is digested by a virally produced proteolytic enzyme to generate functional protein units and is essential for controlling virus replication. However, we are starting to understand that HEV breaks this dogma. Instead, we propose HEV does not produce a protease and is dependent on a host cell protease such as thrombin for replication, making HEV biologically unique. The aim of this proposal is to understand how thrombin acts as a key, novel, regulator of polyprotein processing to control HEV replication. Importantly, HEV replication is sensitive to clinically used thrombin inhibitors. A greater understanding of how the HEV polyprotein is processed and the function of host proteases would benefit global populations through the identification of novel therapeutic targets.